Novel compact narrow linewidth laser for gravimetric and quantum applications

This is a feasibility project developing new type of narrow linewidth compact lasers. Consortium includes RedWave Labs Ltd (opto-electronics system manufacturer) and RAL Space (world class research in laser applications). We propose to develop a narrow linewidth laser (target 0.4-0.5 kHz) with a small footprint (optical head expected to be ca 50 x 40 x 30 mm) operating in the near infrared range with output power level up 10 mW and integrated electronics control. This would significantly outperform existing commercial technologies and be ready for deployment in emerging quantum applications.